Investigating the pathogenetic mechanisms leading to glaucoma surgery failure & development of new targeted therapeutics

Glaucoma is a major health problem and blinds millions of people worldwide. Glaucoma surgery is used to prevent blindness but traditional glaucoma surgery (trabeculectomy) fails primarily due to scarring in 50% of patients after 5 years of follow-up. There has been an unexpected paradigm shift in the types of glaucoma surgeries performed worldwide. New surgical techniques, called minimally invasive glaucoma surgery, have been developed in glaucoma in the last few years, and is replacing trabeculectomy surgery worldwide. Similar to trabeculectomy, the new surgical techniques also fail due to scarring and have an even higher failure rate of 50% after 1 year of follow-up.
I will use new powerful technologies to investigate why a large subgroup of patients develops severe scarring and irreversible loss of vision after glaucoma surgery (trabeculectomy and minimally invasive glaucoma surgery). Using this knowledge, I will develop new treatments to prevent this from happening.

Technical abstract
1. To prospectively study 300 patients after their first glaucoma surgery (trabeculectomy and minimally invasive glaucoma surgery) in detail over 24 months to identify the complex factors that cause scarring, and to look for markers that predict a high risk of scarring and surgical failure.
This research will use cutting-edge techniques on eye tissues and detailed eye examination from patients to study the complex factors associated with scarring after glaucoma surgery. This project will directly improve the management of glaucoma patients by identifying the high-risk patients who are more likely to fail surgery and who need additional treatment to prevent surgical failure.
2. To develop new treatments to target the key factors that cause scarring and to prevent glaucoma surgery from failing.
The current gold standard in trabeculectomy, mitomycin-C, is a non-specific and toxic anticancer drug with blinding side effects. However, mitomycin-C is too toxic to be used inside the eye and there are currently no available treatments to prevent scarring and failure in minimally invasive glaucoma surgery. There is thus a large unmet clinical need for new drugs with more targeted effects and less toxicity. I will develop new targeted drugs to silence the key factors that lead to scarring after glaucoma surgery. I will also test the most effective targeted drugs using an animal model of glaucoma surgery. These studies will help to inform future clinical trials of targeted drugs in glaucoma.